AI-powered COVID-19 supplier risk index and demand planning toolkit

For health systems to better prepare and plan for the months ahead, Vamstar will create a risk-based framework to understand supply chain gaps and the evolving demand at a hospital-level in the UK and EU. Additionally, the risk based framework will power the scenario forecasts so that not only the relevant risks are identified but the impact of demand fluctuations assessed in real-time for action planning. The objective of the risk scoring matrix, scenario forecasts, and the Demand-Planning-Toolkit is to focus on the most vulnerable parts of the health systems in Europe and facilitate decision making as quickly as possible. With the supply risk framework, we will be able to predict changes in the overall demand for various essential products and services needed to manage a crisis like COVID-19 and direct the focus of suppliers towards the most needed parts of the care delivery. Combining this with scenario forecasts and the Demand-Planning-Toolkit, Vamstar will be able to assess which suppliers have fulfilled a current order in the market and make predictions about when they will become fully production-ready to sell again. The supply scenario forecasts will be able to predict the impact on supplies as the countries experience various degrees of demand shock across categories. Additionally, the risk scoring framework and Demand-Planning-Toolkit will help stakeholders in the care delivery chain quickly assess countries that have developed or are developing preventative infrastructure and share the findings.

This framework and connected real-time supply chain analytics will ensure that in the future such crises are managed with a more proactive strategy vs a reactive supply chain approach currently prevalent in our health systems. By analysing this dataset through artificial intelligence, we want to understand the Pandemic-Supply-Risk and Scenario-Forecasts both from a macro (ability) and micro (willingness) levels needed to manage a pandemic like COVID-19. This toolkit includes necessary items such as face masks but also digital platforms that will aid in patient and population health management across these countries as it undergoes a rapid transformation. Vamstar offers a data science powered platform for predicting and matching public contracts in healthcare and will create an automated "pandemic preparedness toolkit" specifically by using supply chain risk scoring matrix so as to focus on the most vulnerable parts of the health systems affected by the COVID-19 pandemic. It will leverage EU and UK data on public and private tendering, pricing sources and economic annual datasets to do this. Machine learning (ML) and deep learning will be used for tasks such as predicting ongoing list of suppliers with spare capacity, the date of shortages, and prices of key supplies. These predictions and analysis will form part of reports and an autonomous dashboard that will benefit the NHS hospitals and healthcare suppliers.